Leeds Beckett University and Borehole Solutions Limited KTP 22_23 R3

To develop data and insight to evaluate and embed wider adoption of sonic drilling technology within site investigation in the UK.